Laminar Flow Tunnel

The LFT facility is dedicated to the fundamental study of the flow modes initiated by instabilities (or flow bifurcations) and their chaotic dynamics and interaction. It is designed to explore the wake of three-dimensional streamlined and bluff geometries relevant to the transportation industry from the laminar flow regime up to the turbulent regime. The LFT addresses theoretical knowledge about stability and nonlinear dynamics of wake flows of most vehicles, but not precisely at the engineering scale where turbulent modelling implies less rigorous theoretical background. It will provide flow data comparable to computation obtained with Direct Numerical Simulation (DNS) around complex three-dimensional geometries to achieve alternative and complimentary fundamental understanding. The experimental data will serve as benchmark to validate theoretical stability analyses predictions, such as full base or bifurcated flow solutions made available with open access to be tested by theoreticians' teams across the UK and beyond. In addition to an experimental tool to improve theoretical approaches on wake flow stabilities, the vision is that "why and how" the wake dynamical modes develop in vehicles wake is the key ingredient to initiate further efficient control strategies to improve their aerodynamics at the engineering scale.